The Semantics of Mandarin Decomposition Adverbs

This research aims to contribute to a theory of semantic variation across languages through
investigation on the so-called decomposition adverbs in Mandarin Chinese compared with their equivalents
in other well-studied languages. The ultimate goal is to develop a cross-linguistic typology of these adverbs,
taking into account their semantics, syntax and pragmatics. This research, thereby, brings together semantics
of Mandarin and formal semantics, two subfields of linguistics that currently have rare interaction.